Early Intervention Cell Treatment Option in Burns and Scalds

A proactive early intervention to treat paediatric scalds can reduce time to healing, length of hospital stay and reduce needs for costly secondary interventions arising from contractures. A donor skin cell spray available immediately at point of care offers a disruptive approach to benefit 10,000 cases in the UK a year, and can reduce the £40m annual cost to the NHS in treating scald injuries. This project will focus on developing a solution which aims to be 1) easy to use, 2) capable of reproducible scale-up and 3) cost competitive. In the future this approach could be applicable to chronic wounds, whose incidence in an ageing poulation represents a huge financial challenge for healthcare providers.